Molecular engineering of the ubiquitin-proteasome system: A new approach to pathogen resistance in Plants

Barley (Hordeum vulgare) is the fourth most important crop worldwide and second in the
UK. Diseases, including those caused by the brown rust pathogen, Puccinia hordei, cause
barley yield losses of up to 40%. This project focuses on improving plant's own natural
defences to alleviate disease-related losses as a cost-effective and environmentally
sustainable alternative to chemical treatments.
In response to pathogen attack, plants initiate immune responses that are sufficient to fend
off most pathogens. Adapted pathogens, however, produce effector proteins that are
capable of suppressing the host immune response and promote successful infection,
causing severe crop damage.
This project takes a novel engineering biology approach to re-purpose a plant's own
enzymes to mark effector proteins for degradation.
Addition of ubiquitin to a protein, via the K48 type linkage, targets that protein for
degradation by the proteasome.
UKRI BBSRC EASTBIO Doctoral Training Partnership 2022 Cohort: PhD Project Proposal
2
The goal of this PhD project is to re-engineer the substrate specificity of K48 type E3 ligases,
and thus to create a synthetic ubiquitin pathway that targets specific pathogen effectors for
proteasome-mediated degradation, thereby generating enhanced disease resistance.
We seek a student who is interested in applying fundamental biological molecular
engineering to a real-world problem. The student will benefit from the combined mentorship
of Regan (expert in protein engineering) and Orosa (expert in plant science), and of
Syngenta, our industrial partner and a leading company in plant biotechnology and crop
protection.
Specifically, the goals of the PhD project are i) identify E3 ligases in barley that add ubiquitin
to substrates via K48 linkages; ii) identify and analyse their substrate-binding domains -
with emphasis on the specificity of the E3 ligase-substrate interaction; iii) re-engineer
chosen E3 ligases to bind and ubiquitinylate effector proteins of the target pathogen. iv) test
the re-engineered E3 ligases in barley for increased resistance to the pathogen.
Goals i) and ii) will involve state of the art sequence and structural analysis to identify
specificity-determining residues in substrate-binding domains. Goals iii) and iv) will involve
wet-lab protein engineering and plant biotechnology work. The amino acids essential for
substrate binding will be combinatorially mutated and the mutants screened using high
throughput methodologies developed by our teamto identify E3 ligase variants of the that
are able to bind to and ubiquitinylate key effector(s) protein(s) of the target pathogen.
Newly developed synthetic E3 ligases targeting pathogen effector(s) will be tested in planta,
by stable overexpression in barley. The impact of the synthetic E3 ligase on the progression
of Puccinia induced disease will be tested by infection assays. An ultimate goal of the PhD
project will the simultaneous targeting of several effectors to produce robust and durable
disease resistance.
Through this project an innovative approach and new tools to manipulate plantpathogen interactions will be developed. The student will join a vibrant group if
researchers, and will gain strong interdisciplinary training in addition to experience of both
academic and company research. If successful, the technology will be transferable to
other crops and pathosystems.Reducing the impact of disease on crops, will contribute to
addressing the United Nations Goal2: Zero Hunger programme